Towards Exoplanetary Science in the Era of JWST

Mr Carter will utilise Early Release Science Observations from Cycles 1 and 2 from the James Webb Space Telescope to process, analyse, and publish results related to transiting exoplanets, as well as directly imaged planets.